Innovation Voucher 15 April

PLENISH is a leading producer of raw, cold pressed vegetable and fruit juices known and loved for their nutritious, low sugar products. Challenged with a 3-day shelf life, the business had a very limited distribution model. PLENISH approached the TSB for help in accessing funds and expertise to look for a natural, sustainable way to extend the life.